The cellular immune response to B.1.1.7 variant COVID-19 deciphered by single cell multi-omics

Regardless of rapid vaccination programs, the coronavirus SARS-CoV2 is likely to remain a concern for the foreseeable future, because viral pathogens evolve, and acquire mutations that may alter severity of the disease or render current vaccines ineffective. During the 1st wave of coronavirus, we have analysed over 800,000 blood and immune cells from more than 100 patients treated in Cambridge, Newcastle and London. This work provides the largest reference dataset available anywhere to interrogate how blood and immune cells are affected by the infection, and may contribute to fighting it.

Given the recent emergence of a more aggressive strain (the so-called UK or Kent variant), there is an urgent need to investigate whether this new variant causes the same changes in blood and immune cells as the original strain. Such information is vital to know whether current therapies need to be amended, and whether there are opportunities to develop new treatments. We propose to answer these important questions by studying 30 patients of the current wave, where the majority are infected with the new variant. Because of time sensitivity, our results will be made available to the wider scientific community as soon as is practicable.

Technical abstract
During wave 1 of COVID-19, we performed the largest single cell multi-omic analysis of peripheral blood cells from 130 COVID-19 patients and controls, measuring full transcriptomes, 192 proteins and B-cell/T-cell receptor rearrangement status in over 800,000 single cells (https://www.medrxiv.org/content/10.1101/2021.01.13.21249725v1; currently in Minor Revision at Nature Medicine). With over 1,500 individual datapoints for each single cell, our dataset contains in excess of 1 billion total datapoints, and therefore provides the perfect reference to ask whether COVID-19 caused by the B.1.1.7 variant differs in the way it affects all our blood and immune cells.

We have already collected samples from over 30 patients with the new variant, but do not have the funds to carry out the single cell profiling (£30,000 required in total). Experimental and bioinformatics staff will donate their time. All we need is funding to pay for the reagents for single cell genomics (~£1,000 per patient).

Given the recent announcements, that the new B.1.1.7 variant strain is likely to cause higher rates of mortality, there is a pressing need to perform the most detailed molecular comparisons possible between patients infected with the old and new strains. The main urgent outcome may be to reassure the medical community and wider public that the molecular profiles of patients are broadly similar, thus confirming that the current treatments are still appropriate for variant B.1.1.7. It is of course also possible, that distinct immune pathways are activated, which will inform the development of new treatment strategies, and would require follow-on funding.